Cryogenic Power Solution for AI Data Centre (CryoDC)

**As AI transforms industries and reshapes the global economy, the infrastructure powering this revolution is facing a major challenge: energy. AI data centres---home to the massive servers training and running advanced AI models---are consuming electricity at an accelerating rate. By 2030, global data centre energy use is projected to exceed 1,000 terawatt-hours per year, a figure comparable to the total electricity consumption of some large countries. A significant portion of this energy---over $100 billion annually---is spent just on cooling systems to manage the intense heat generated by the hardware. This rising energy demand is not only costly but also unsustainable, making energy the single largest bottleneck in scaling AI technologies responsibly and effectively.**

**Zap Power is pioneering a breakthrough approach by directly cooling microelectronic components to cryogenic temperatures below -150°C---significantly reducing power losses, enhancing performance, and enabling a new generation of energy-efficient electronics. Building on this innovation, the company is developing the world's first cryogenically cooled DC-DC power converter, a commercial-grade solution tailored for modern AI data centres. Designed to integrate with Nvidia's proposed 800V high-voltage DC distribution architecture, the converter will efficiently step power down to server-level voltages---all while operating in a cryogenic environment. This approach not only improves the performance and stability of the electronics but also drastically lowers overall energy consumption by minimizing heat generation and reducing the need for external cooling.**